Impacta - Improving the Propulsion Aerodynamics of Turboprop Aircraft

Increases in the cost of fuel and increasing environmental pressures has highlighted the need for more efficient, cleaner and quieter aircraft. Turboprops offer up to 30% savings in fuel burn compared to an equivalent turbofan powered aircraft. Dowty Propellers is currently one of only two global manufacturers of large composite propeller blades & the associated systems for these aircraft. Dowty has identified a number of aerodynamic and acoustic innovations to improve the noise and further improve the efficiency of turboprop aircraft thereby increasing market potential. In collaboration with the Aircraft Research Association (ARA) and the University of Liverpool, Dowty Propellers will research these aerodynamic and acoustic designs, develop advanced analysis tools and perform wind tunnel tests to develop these technologies into practical solutions.